University of Salford And Nanoco Technologies Limited

To develop alternative, more efficient commercially viable routes to heavy metal-free quantum dot synthesis allowing the exploitation of developing markets in the electronics industry.